Queen Mary University of London and AstraZeneca plc KTP 24_25 R2

To develop new Artificial Intelligence (AI) / machine learning (ML) platforms to speed up drug discovery and accelerate delivery of new treatments to patients through improvements in efficiency and costs.